CyberThemis

The rapid adoption of Large Language Models (LLMs) in regulated industries such as Healthcare and Finance has created an urgent compliance challenge. This is exacerbated by the EU AI Act, which applies to all organizations operating within the European Union (EU). This comprehensive regulation classifies AI systems based on their potential risk, imposing stringent requirements on their development, deployment, and use especially for high-risk systems. Organizations face the complex task of ensuring their LLM operations adhere to these regulations while maintaining innovation and efficiency.

Compliance challenges include complex regulations, time-consuming processes for ensuring compliance, and real-time monitoring of LLM outputs for potential violations during development or inference, which are of paramount importance. Ensuring data privacy and protection throughout the LLM lifecycle is another challenge for LLM-based systems. In addition, regulations can change and new ones are introduced, which results in re-evaluating compliance for LLM-based systems.

CyberThemis addresses these challenges by developing a cutting-edge compliance assistant for LLM operations. Our project combines advanced AI techniques, confidential computing, and a novel multi-agent architecture to create a comprehensive, secure, and adaptable compliance solution.

A key innovation is the integration of confidential computing techniques, utilizing secure enclaves and encrypted data transfer protocols. This ensures protection of sensitive compliance data and AI models, addressing critical data privacy and security concerns.

CyberThemis focuses on seamless integration with existing LLMOps workflows, making compliance an integral part of AI development. CyberThemis also incorporates ranking scores to rank potential compliance issues, enabling proactive measures and providing insights to the end user.

As AI regulations evolve, CyberThemis is designed to adapt and scale. Its modular architecture allows for easy updates to cover new regulatory requirements or industry-specific needs.

This project will contribute significantly to AI governance and compliance, facilitating responsible AI development and deployment, particularly in highly regulated industries. CyberThemis represents a crucial step towards harnessing the potential of LLMs, in compliance with current and future regulations, addressing the urgent need for compliance tools in the rapidly evolving AI landscape.